WaveCERT

WaveCERT will provide a tidal and wave power planning and monitoring tool innovatively helping marine renewable providers to choose the best spot to install their equipment using space data.

WaveCERT utilises satellite data so all observations are conducted remotely, this gives three main benefits:

- A sites' potential output can be determined remotely and frequently thus minimising the cost and danger of field expeditions.
- The near term output of the site can be predicted repeatedly (by potentially up to 72 hours in advance.)
- The effect of sediment buildup can be modeled so steps can be taken to minimise the negative effects of build up and support more environmental and effective site selection for this new energy.